MIMoDE - Mode-Inferring Movement Detection Engine

MIMoDE is an evidence based and expert led study into the emerging field of activity and context sensing. It addresses the data exploration area of the ICT competition brief, specifically developing new algorithms and approaches to extract value and insight from complex data sets. Activity sensing and personalisation are important differentiators for service providers and market forecasts predict to grow from $26.50 billion in 2013 to $119.90 billion by 2018, at an estimated CAGR of 35.2% from 2013 to 2018, according to leading market research house MarketsandMarkets. The UK is a leader in personalisation services (eg. Swiftkey) and this study provides another opportunity to build on this position where TravelAI are already demonstrating class leading solutions.